ROLLEM

The aim of this project is to advance the processes for the application of advanced coating technologies currently provided by PV3 Technologies. It will focus on development of a novel semi-automated prototype to provide highly homogeneous coatings with controlled, but variable, loadings, whilst surviving exposure to the range of chemicals used in our coating processes. This developed system will significantly increase the capacity and productivity of PV3 Technologies, providing the ability to keep up with the rapid growth in the sectors we currently supply and allow expansion into other areas.